Exciton Scattering From first Principles. Theoretical Development, Computational Implementation and Applications

In semiconductors and insulators, absorption of light generates correlated electron-hole pairs which are bound via the Coulomb interaction, forming quasiparticles called "excitons". Excitons are ubiquitous in semiconductors and insulators and are key players in standard optoelectronic devices. Excitons have a finite lifetime because they can dissociate upon scattering with other quasiparticles into constituent carriers, generating a photocurrent (useful for solar cells). They can also recombine and generate photons (e.g. in an LED) or transition into a different state upon transfer of energy or momentum (transport information in the form of energy).

The underlying physics of how excitons form and interact with other quasiparticles is rigorously described within the quantum-mechanical theory of many-body interactions, and existing first principles techniques are generally formulated within the framework of many-body perturbation theory (MBPT). While this framework is technically challenging to apply to realistic materials from first principles, MBPT-based techniques developed to date constitute an extremely powerful set of theoretical and computational tools used to predict and understand the atomistic origins of excitonic properties in technologically relevant materials. However, formal theoretical frameworks and computational implementations capable of capturing the interaction of excitons with other quasiparticles are still in their infancy, thereby leaving a significant gap in the predictive power of these first principles techniques. This is therefore a tremendous opportunity to use our ample expertise and prior achievements to develop new first principles methods and frameworks that will allow us to accurately describe complex excited state physics in novel materials and significantly advance the predictive capabilities of ab initio computational materials modelling.

The principal objectives of this project are as follows. We will 1) implement new first principles methods (beyond 1st order perturbation theory) for computing temperature dependent exciton binding energies and dissociation lifetimes within the BerkeleyGW computational package; 2) develop and implement new theory to understand exciton-polaron interactions; 3) apply computational and theoretical developments to different materials systems including 3D and 2D semiconductors, with binary, ternary and quaternary chemical composition and 4) develop a unified theory of exciton scattering with different quasiparticles, building upon the outputs of objectives 1-3 of this program.